Domestic Music-Making in England, 1780-1820

This study closes a significant gap in our conception of English musical life around 1800 by examining music-making in domestic settings. Based on a representative selection of diaries and letters by members of the genteel and middle classes, it assesses the frequent, if often fleeting, descriptions of music-making found in these sources. In so doing, the study surveys how individuals used music-making to establish their identities within specific social and domestic contexts. Furthermore, it assesses the role music-making played in the negotiation of class structures as individuals sought to breach socially-established boundaries of taste.

Potential impact
My research will impact three groups of people outside of the academic community. \n\nFirstly, I animate manuscript sources held at a large number of record offices across England, and I will offer links to the archives via my web profile at Southampton University in order for other historians - professional and amateur - to keep abreast with my research. \n\nSecondly, I will offer lectures on the material I used in particular archives to the local community thereby raising awareness of the archives' historical treasures and feeding local interest in history. As my study addresses music-making, I can bring to life the archival sources through small performances which I intend to offer with the lectures. As the subject of my study pertains to domestic music, these performances are small-scale and therefore cost-efficient. \n\nFinally, I will disseminate the research findings to a large audience via a BBC Radio 3 broadcast, which is in the planning stages with BBC in-house producer Peter Meanwell. The programme will introduce the idea of domestic arrangements of large-scale public music, mainly opera, and it will focus on the wide dissemination of and participation in opera which this approach to art music allowed. \n\n